Innovative hardware and software platform for Remote Monitoring of Biosignals

"Develop new radar-based wireless sensing technologies for healthcare monitoring to complement our group's wireless vital sign monitoring system that senses breathing rate and heart rate from a distance of about 1 metre. The PhD candidate will:
1. Develop an innovative measurement system consisting of performing measurements at several different ISM bands (2.4 GHz, 5.8 GHz, and 24GHz etc..), using several signals (FMCW, CW etc..), and correlating the measured signals to discriminate between respiration and heartbeat signals with high accuracy.
2. Design the digital interface to acquire the raw data and develop the associated signal processing, machine learning, and user interface.
3. Investigate new bio-markers of heart conditions by exploring and proposing a range of machine learning algorithms.
4. Investigate certification, regulation, and ethics issues related to the solution.
5. Collaborate with Hospital departments to deploy and assess the solution.
"